Enhancing a CV & ML model to be incorporated into a mobile online platform to help demolition, recycling and inspection companies to efficiently and accurately identify reclaimed metals, contaminants and other products using videos and images as input

Our collaborative project, spanning six months in duration, focuses on the development of a groundbreaking CV & ML model integrated into a mobile online platform. This platform aims to revolutionize the processes of demolition, recycling, and inspection companies by enabling them to swiftly and accurately identify various recycled metals, contaminants, and other products through the analysis of images and videos.

At its core, our project addresses a critical need within the industry for enhanced efficiency and accuracy in metal identification. Traditional methods often rely on manual inspection, which is time-consuming, error-prone, and inefficient. By harnessing the power of computer vision (CV) and machine learning (ML) technologies, our platform streamlines and automates this process, significantly improving productivity and reducing the risk of misidentification.

What sets our project apart is its innovative approach to leveraging AI technologies to tackle real-world challenges in the recycling and demolition sectors. Our CV & ML model is designed to be highly adaptable, capable of identifying a wide range of recycled metals, contaminants, and other materials with remarkable precision.

Moreover, by incorporating mobile accessibility, our platform provides users with unparalleled flexibility and convenience, allowing them to perform on-the-go inspections and analyses.

Key features of our project include:

1\. Advanced Metal Identification: Our CV & ML model utilizes sophisticated algorithms to accurately identify different types of recycled metals, including ferrous and non-ferrous materials, based on visual cues extracted from images and videos.

2\. Contaminant Detection: In addition to metal identification, our platform is equipped to detect contaminants and impurities, enabling users to ensure the quality and purity of recycled materials.

3\. Mobile Accessibility: The integration of our CV & ML model into a mobile online platform enables users to access the system from anywhere, facilitating seamless and efficient inspection processes in the field.

4\. User-Friendly Interface: Our platform boasts an intuitive and user-friendly interface, designed to streamline the inspection workflow and minimize the need for specialized training or expertise.

Overall, our project represents a significant advancement in the field of recycling and demolition, offering a cutting-edge solution that empowers companies to enhance their operational efficiency, improve product quality, and drive sustainable practices. By harnessing the power of AI technologies, we are poised to revolutionize the way these industries approach metal identification and quality assurance, paving the way for a more efficient and sustainable future.